Using data to improve public health: COVID-19 secondment

One of the core remits of the COVID-19 Longitudinal Health and Wellbeing National Core Study (LH&W NCS) is to understand the consequences of COVID-19 infection and the role of vaccination in mitigating risks. To gain a better understanding of immunological responses to COVID-19 infection and vaccination, serology data (data on COVID-19 antibody levels) was collected for over 30,000 participants from 11 longitudinal population studies between March and May 2021. In addition, even more in-depth immunological data was collected for a subset of one of these population cohorts, namely the Avon Longitudinal Study of Parents and Children (ALSPAC) - a birth cohort recruited in Bristol in the 1990s.

There are many studies of seroprevalence (frequency of individuals with antibodies to COVID-19 in a population), and of immune response, largely recruiting patients discharged from hospital with a COVID-19 diagnosis, or volunteers. However, the current study embedding serology in existing population cohorts can address knowledge gaps including: understanding of milder or asymptomatic disease, lack of appropriate control groups for comparison, concerns regarding generalisability given the selective response to previous serological studies and limited objective pre-pandemic data to understand biological determinants of infection or immune response (e.g. metabolic and inflammatory status). The population cohorts form a rich resource in which to study immunological response as they represent key sectors of the population (spanning age groups, socioeconomic status and ethnicity - Table 1.), findings are demonstrably generalizable, and they have rich pre-pandemic biological and sociodemographic data.

The aim of this project is to analyse immunological data sets within longitudinal population cohorts to investigate the biological and societal factors underlying the differential immunological responses to COVID-19 infection or vaccination. We will: (i) evaluate pre- and trans- pandemic health and sociodemographic factors associating with low antibody levels post vaccination; (ii) investigate differences between symptomatic and asymptomatic cases following natural infection; and (iii) examine biological explanations for differential vaccine immunological response. This work aims to help inform vaccination strategies and design as well as decisions regarding the easing of public health control measures.

Technical abstract
The COVID-19 Longitudinal Health and Wellbeing National Core Study (LH&W NCS) commissioned Thriva to provide an end-to-end serological testing service, sending antibody test kits to roughly 47,000 cohort participants from 11 longitudinal population studies between March and May 2021. These cohort members span age groups of 18-75yrs, socioeconomic status and ethnicity and the overall return rate was 68%. This testing coupled with linkage to vaccination data and electronic health records now allows the meaningful analysis of associations between cohort/life course data and antibody response. It will also allow us to add a key layer to case definition in longitudinal population-based studies.

In addition to Thriva data across cohorts, there are other cohort resources which can be used to enrich analyses further. For example, the Avon Longitudinal Study of Parents and Children (ALSPAC) is part of the UK Coronavirus Immunology Consortium (UKCiC) and has a programme of work focused on understanding the evolution of the immune response. The study has collected over 100 symptomatic known cases, and matched these to 100 symptomatic controls (with no COVID-19 diagnosis), and 100 symptom free controls. Participants provided biosamples, and questionnaire and additional functional data during in-person appointments and extended immunological data are now available which will allow comparison to Thriva based data.

We will utilise available longitudinal population cohort data (as above) and four-nation linked health records via the Data & Connectivity NCS to investigate the biological and societal factors underlying the differential immunological response to COVID-19 infection or vaccination.

Objective 1: Evaluate factors associating with low antibody levels post vaccination.
Preliminary analysis in the TwinsUK cohort has shown tentative signs of association between low antibody levels after vaccination and sociodemographic and mental health factors. We will investigate using logistic regression models whether these findings are replicated in other cohorts and whether other associations with pre- and trans- pandemic health, sociodemographics and natural infection status can be found.

Objective 2: Investigate factors associated with differences between symptomatic and asymptomatic cases following natural infection.
The Thriva antibody data provides a way to define and examine asymptomatic cases of COVID-19 when matched with symptom data within the NCS cohorts. Deep immunophenotyping was performed on ALSPAC-UKCiC data and has shown that there is a difference in response measured in antibody and T cell values between symptomatic and asymptomatic cases following natural infection. The question arises about the underlying factors that cause symptomatic versus asymptomatic COVID-19 infection. However, this data set is relatively small and using Thriva antibody data across the 11 cohorts could provide a stronger signal for these underlying factors.

Objective 3: Examine biological explanations for variation in infection and vaccine immune response.
Preliminary analysis in the ALSPAC cohort has highlighted that people with a self-reported weakened immune system have a weaker antibody response following first vaccination. Using data from ALSPAC, we will look for associations between a weaker antibody response to vaccination and HLA haplotype, PRS genotypic risk, history of infection, trajectories of health, epigenetic and metabolomic variation and other immune variables. Where possible, we will investigate whether these findings are replicated in other cohorts and whether there are central biological explanations to variable response.

Further exploratory research questions: How to maximise return from any future rounds of Thriva data collection? Can additional methods such as Mendelian Randomisation and machine learning algorithms be used in the analyses to give further useful insights?